Race, Performance, and Cinema in Interwar Britain

After 1911, writing about film in magazines, periodicals, and newspapers enabled the emergence and dissemination of 'a nationally standard discourse on cinema' (Shail 2012: 29) that grew in prominence throughout the 1910s and 1920s. Some of this writing directly addressed issues of race: racist characterisations in D. W. Griffith's The Birth of a Nation (1915) and Broken Blossoms (1919) provoked discussion about non-white bodies on screen, and debates concerning Britain's use of film to encourage international trade drew attention to colonised cinemagoers (Burns 2013: 51; Grieveson 2011). My thesis demonstrates that the racist thinking permeating such debates was central to conceptions of film in all British film writing in the 1910s and 1920s. This thinking was defined by primitivism and the idea that non-white bodies communicated and perceived differently from white bodies. Concepts central to primitivism like verbal and non-verbal expressivity and surface and interiority were also central to theories of silent film. Rather than seeing this relationship as analogous, I show that racial and primitivist discourses structured arguments about film by exploring how these ideas arose, circulated, and were absorbed in British magazines and newspapers.

My study is divided into three sections that articulated different relationships between film and race. In the first, I explore descriptions of actors, as stars and as aspects of mise-en-scène, in fan and trade magazines to show how their racialisation and thus their perceived expressive capacity informed theories of film form and stardom. In the second section, I investigate newspapers' and colonial journals' racialisation of non-white audiences. Examining debates about the exploitation of film for British imperial propaganda (see Grieveson 2011 and Burns 2013: 55-132), I show that colonised audiences were held to understand film 'primitively'. In the final section, I will show how invocations of 'universal language' and the 'primitive' in film signalled that conceptions of film's expressivity and construction of meaning were shaped by racial discourses. Consequently, I demonstrate that cinema's presumed function as medium and institution was racialised, even in writing that did not explicitly mention race.

Critics have only recently begun to address the British print culture of silent film as an area of study (Marcus 2007; Trotter 2007; Shail 2012), and have not yet acknowledged the influence of interwar racial thought. I use scholarship on race and primitivism (Fanon 2008 [1952]; Cheng 2011; Raengo 2013) and work applying such scholarship to film and literature (e.g. Cherniavsky 2006; Platt 2011) to address this. My project also challenges studies of film's place in British imperial policy (Stollery 2000; Grieveson and MacCabe 2011; Burns 2013), which generally privilege film's geopolitical, economic, and educational functions over its racial dynamics. While recognising imperialism as a materially violent force as well as a textual discourse (see McClintock 1995), I primarily address its influence on perceptions of race, incorporating interwar philosophical, anthropological, and scientific discourses to support my analysis.

I will change conceptions of interwar film writing by showing that the impact of race thinking exceeds its effect on imperial propaganda and representations of non-white bodies to permeate theories of aesthetics and visuality. In film writing today, the assumption that audience response can be measured scientifically, the tendency to read workings of the 'dark continent' version of the unconscious into film texts, and the idea that character interiority is legible on the body and screen's surfaces evidence the ongoing influence of interwar race thought. By analysing British film writing's foundational decades, I will ultimately reveal that its underpinning primitivist discourses still shape ideas about film and visual culture.